KYCSafe: AI-Powered Deepfake Detection for UK Financial Services eKYC

The £2.1 billion digital identity sector in UK is facing a critical threat as deepfake-enabled frauds have surged by 2100% making the traditional video KYC's defence ineffective against these sophisticated synthetically generated media. Financial institutions relying heavily on video KYC and remote onboarding have been facing sophisticated Deepfake attacks, a practical fraud route, posing an immense economic and reputational risk. Consequently, a recent UK Government case study has classified tackling these AI-generated threats as an 'urgent national priority.'

While generative AI has made it cheap and easily accessible to create convincing deepfake videos, enabling criminals to impersonate customers or construct synthetic identities during onboarding. Existing detectors fail on noisy and compressed real-world KYC video constraints as they are typically trained on studio-style benchmark datasets. These detectors operate as black boxes, making them ineffective for regulated environments requiring audit trails. Regulatory pressure imposed by the Financial Conduct Authority (FCA) and Prudential Regulation Authority (PRA) demands robust defences, however, operational ready to deploy solutions remain scarce.

KYCSafe addresses this critical gap as an AI-powered, explainable deepfake-detection system, designed specifically for eKYC video in UK financial services. This analyses short onboarding videos/selfies and returns a deepfake-risk score along with a concise, human-readable explanation and optional visual cues. These explanations enable compliance, fraud and risk teams to justify decisions and meet regulatory expectations supported by the transparent evidence.

It is delivered as an integration-friendly software module that can be plugged into existing identity-verification platforms used by UK banks and fintechs. The goal is to provide financial institutions and their technology partners with a practical solution possessing the capability to detect deepfake-enabled impersonation, strengthening trust in remote onboarding for customers, and directly aligns with the Data (Use and Access) Act 2025's call for robust defence against the weaponization of synthetically constructed media.